Shanghai Theatre Academy - Structuring Unstructured Data: Enhancing AI Predictions for Movies and TV Shows

This project emerges from the latest advancements in GPT-based AI to turn unstructured data from creative domains, specifically movies and TV shows. To train accurate AI models, it is essential to use structured data that can be easily learned by AI. However, movies and TV shows often present information in unstructured formats, making it difficult to integrate such data into AI systems effectively.
The primary objective of this project is to transform unstructured content from movies and TV shows into structured, quantifiable metrics that provide deeper insights into the quality of actual streaming content. Furthermore, this project will explore the relationship between these structured metrics and consumer engagement. By understanding how various attributes of movies and TV shows influence viewer interaction, we can design tools that improve forecasting accuracy and decision-making processes for stakeholders in the entertainment industry. Ultimately, the structured metrics developed in this project will not only enhance predictive models but also contribute to the development of specialized AI systems for movie and TV analysis. These systems will complement and augment human expertise in creative domains, offering a more efficient and data-driven approach to evaluating and predicting the success of visual media.
The host institution, Shanghai Theatre Academy, has many experts in the entertainment industry who will provide valuable expert opinions and form the foundation of these quantitative metrics. This expertise makes the Academy a perfect fit for this project.